Heat Content Asymptotics and Spectra.

We aim to obtain asymptotic formulae for various analytic quantities (for example, the heat content, spectra of the Laplacian) on domains subject to mixed boundary conditions and/or initial conditions and to investigate geometric applications of these formulae.